Loughborough University and Encocam Limited KTP 22_23 R2

To develop a commercially manufactured anthropomorphic neck model and predictive impact modelling software to upgrade industry standards in product design and safety testing.